Mental health beyond the clinic: Investigating the influence of social context on mental health and health behaviours in India

Mental illness - which includes common problems such as depression, and rarer conditions such as schizophrenia and other psychotic disorders - can have a devastating impact on people's lives, preventing people from fulfilling their potential and in some cases leading to premature death. In recent years there has been increasing recognition that mental health is an integral part of health, leading to high-profile calls to increase access to mental health services worldwide. However, since mental health conditions are strongly influenced by people's social environments, medical treatment is not the only way to improve mental health. It is important to understand how people's mental health relates to the context of their lives, in order to recognise why many people choose not to use mental health services, and to make sure that any help provided to people with mental health problems addresses their needs.

My PhD research investigated how people affected by depression in rural India understood and responded to their symptoms within this context, to better understand why so few people sought biomedical treatment for these problems. I used a range of different methods, which allowed me to combine multiple perspectives to build an in-depth understanding of the issue, including measures of individual behaviour from large-scale surveys, in-depth interviews to understand the lived experience of depression in this setting, and geographic methods to investigate the influence of the local area on behaviour. This research showed that in the context of poverty and other social problems, depression was seen as a natural response to people's circumstances, and therefore many believed it could not be solved through medical treatment without improving the conditions of people's lives.

During the period of this fellowship, I will publish my results in academic journals and present them at international conferences. I will also present my findings to decision-makers who set international mental health policy and those responsible for planning public services in India.

Going forward, I want to use the skills I've developed to study how psychotic disorders such as schizophrenia relate to people's social environments in India, and eventually extend this research to other low- and middle-income countries. Psychotic disorders are severe conditions in which people experience symptoms such as hallucinations (seeing or hearing things that are not there) and delusions (persistent false beliefs). Building on the approach taken in my PhD, I plan to use a combination of methods, including geographic approaches, to study these conditions in community settings rather than focussing on just those who reach clinical services, in collaboration with a large-scale research programme called INTREPID II. During the fellowship, I will develop my research ideas into a longer term research proposal aimed at analysing how people's social environment contributes to their risk of psychosis, and how they respond to these symptoms.

This fellowship will help me to shift from PhD student to professional researcher, by providing opportunities to: (a) publish my research in academic journals; (b) communicate my findings to those who can use them to inform policy and service planning; (c) complete training courses to develop my skills further; (d) build collaborations with relevant experts and discuss my plans with people affected by psychosis, to make sure that my future research reflects their needs; (f) work with my mentor - Professor Craig Morgan, who leads the INTREPID II programme - to develop a detailed and realistic plan for the next stage of my research; and (g) develop funding applications to put this plan into practice.